Meet The Mathematicians Outreach Events

If you are a year 12 or 13, S5 or S6, school student contemplating studying mathematics or a related subject (e.g. engineering or physics) at university then this is an event not to be missed! -A day of talks and interactive sessions given by leading applied mathematicians and physicists -A chance to meet and chat with university students and researchers -A variety of talks on applications of mathematics to science, engineering and finance Meet the Mathematicians will be a day-long event held alongside the British Applied Mathematics Colloquium (BAMC) which will take place around Easter-time at the University of Nottingham (2009), the Maxwell Institute Edinburgh (2010) and the University of Birmingham (2011). The BAMC is the principal annual gathering of applied mathematicians in the country. Meet the Mathematicians will provide an opportunity for young people who are curious about the way mathematicians interact with the real world and the way mathematics actually gets done, to experience a scientific conference and to hear from leading researchers about their interests and about the real-world relevance of mathematics. If you can't make it along to these meetings, the event will be recorded and posted, with related articles and other educational materials to a website available to all (including your teachers and parents!).